Dissecting the function of Wnt signalling in zebrafish neural crest development

In this project the student will use a broad spectrum of tools to visualize and manipulate Wnt signalling during neural crest development in the zebrafish. The student will use zebrafish larvae to characterize Wnt trafficking in the dorsal roof plate. Based on these results, functional analysis of Wnt ligands and receptors will be carried out. Complementary, the student will use CRISPR/Cas9 technology to generate knock-out lines and analyse the phenotype of cells lacking specific components of the Wnt signalling pathway. This technique will be used to analyse the consequences of loss of Wnt signalling effectors in embryogenesis. In combination with a variety of fluorescence labelling techniques, the student will use long-time in-vivo imaging to study Wnt ligand distribution in the neural crest in the zebrafish larvae.

Experimental Methods: The student will learn how to use zebrafish as a model, super-resolution imaging and molecular biology techniques to study gene function during embryogenesis.